Cardiff University and Volac International Limited

To transfer and embed new knowledge and capabilities to enable highly innovative product development in the field of animal feed and nutrition by introducing whole genome bioinformatic analysis capability.